Towards Forecast-based Preparedness Action (ForPAc): Probabilistic forecast information for defensible preparedness decision-making and action

Potential impact
ForPAc is carefully designed to have direct and measurable impact during, and well beyond the timeframe and location of the project activities in Kenya. We will utilise a Participatory Impact Pathways Analysis (PIPA) framework and method to plan, monitor and evaluate the impact of our project. This will be rooted in, and flow from a coherent 'Theory of Change' established early in the project. Management structures include; 1). An impact sub-group led by co-I APHRC. 2) An advisory Panel (contingent on advice from SHEAR KE) providing strategic guidance, with representation from key regional organisations, civil society, donors and multi-laterals. ForPAc will generate impact because (i) we will improve existing EWS (ii) we include the key decision-making agencies and intermediaries to communities, building on partnerships already well established. The case study method of co-production of knowledge and stakeholder-driven deliberative processes will result in co-ownership of the process, direct applicability and development impact. We will strengthen the 'community of practice' in Kenya and beyond including 'champions' in relevant organisations, for continued legacy.

Benefits will accrue at 3 levels

(i) Local stakeholders. 1) 'delivery agencies' at Kenya county level e.g. government (agriculture, emergency services), and NGOs' operatives 2) communities themselves. Benefits: greater awareness of ForPAc innovations in early warning information and tools/approaches for preparedness planning. Method: enabling process of deep stakeholder engagement from the outset, starting with EWS mapping processes, and iterative process of EWS and portal development, within our continuous monitoring and evaluation.

(ii) National mandated agencies. The NDMA, KMD, Red Cross Kenya and NGOs within ALERT network. Operational practices will be directly influenced by the project's forecast-based action research e.g. improved methods of risk forecast production, early warning advice based on agreed decision "triggers" and improved standard operating procedures through new and improved tools. Through collaboration, iteration and co-production ForPAc will ensure a real sense of ownership of these innovations. Enhanced EWS capacity will strengthen national trust in the mandated agencies - encouraging uptake across government support in the future and will inform policy planning on DRR by government ministries. Outputs (products, portals training modules and decision tools) and lessons will be shared: Across IGAD nations through ICPAC the Greater Horn of Africa Climate Outlook Forum process; Across Africa through the wider networks of the team. In this way legacy impact is ensured.

(iii) 'Advocacy' level. Regional and international agencies that set agendas for DRR, such as ISDR, FAO, WMO, WFP, FEWSNet and national donors including DfID, utilising the extensive existing policy network of the project consortium. We will inform key policy makers and forums of best practice, cutting edge science, emerging challenges in the science and implementation of our innovations in EWS. Method: a programme of policy engagement including workshops and meetings with invited high-level agency representatives, interventions at forums, policy briefings.

Our UK/Kenya team has an excellent track record of delivering impact and policy engagement (see CVs and track records). Our Co-I's Pelling and Visman have experience in NERC Knowledge Exchange. ForPAc impact will draw on lessons from a wide array of related projects with Co-I involvement e.g. FCFA IMPALA and consortia; AdA consortium; ALERT; Urban-Ark; the Red Cross-Kenya Resilience Initiative; BRACED projects; WISER projects; International forecast initiatives of the WMO (SWFDP, S2S); EUROSIP and Copernicus seasonal predictions; Foresight 'Reducing Risks of Future Disasters'. These projects will also be cross-fertilised by ForPAc potentially multiplying our impact considerably.